Stacking disorder as the critical tuning parameter for achieving high-performance applications

Very recent world-leading work on stacking disorder in ice and diamond1,2 places the CGS group in a unique position to now roll-out the know-how and knowledge into the wider materials arena. Guided by computational predictions, the student will prepare a wide range of stacking-disordered materials including AB materials, such as AgI, ZnS, GaN and SiC, small-molecule organic materials as well as metal-organic framework materials. Being able to control the stacking disorder in those materials will enable us to fine-tune their chemical and physical properties. Examples include the electronic band gaps, semiconductor properties, phosphorescence, solubility, hardness as well as (photo)catalytic and gas-storage properties.